Museum Marauders

We want to create 'Foursquare for Museum Objects': a social smartphone app and accompanying website that provides a comprehensive catalog of museum objects. The app would allow users to view photos, details, links, and comments on objects, as well as create and share their own collections.